Combined intraoperative imaging and treatment of pancreatic cancer

The main aim of the project is to develop indocyanine dye -containing nanoparticles for the intraoperative assessment of pancreatic cancer and the treatment of residual disease following resection.